Sustainable electrodes for high-voltage ultracapacitors

Sustainable large scale manufacture of electrode matched with advanced electrolytes is a key challenge for the future of ultracapacitors as large-scale energy storage solutions. The PhD will focus on a fundamental understanding of how formulation and rheology affect the deposition, performance of advanced active carbon coatings as electrodes in interaction with advanced electrolytes. Development of high solid content advanced carbon coating, matched with low environmental impact solvents, will allow development of low impact manufacturing processes reducing solvent exhaust management issues and thermal processing cost, delivering sustainable scalable solution for manufacture of electrode